EIRENE PPP: Environmental Exposure Assessment Research Infrastructure Preparatory Phase Project

EIRENE RI (Research Infrastructure for EnvIRonmental Exposure assessmeNt in Europe) project prioritised in the 2021 Update of the ESFRI Roadmap fills the gap in the European infrastructural landscape and pioneers the first EU infrastructure on human exposome (environmental determinants of health). EIRENE PPP aims to prepare the implementation of EIRENE RI as a consolidated European research infrastructure enabling the development of advanced technologies and complementary services on the characterization of complex environmental exposures and their impact on the European population. This will promote European excellence in Environmental & Health research by providing European researchers with transnational and/or virtual access to harmonised capacities, unique services, and comprehensive data addressing the current and future needs of public authorities.